Studying the impact of progranulin mutations on mito-lysosomal interactions in neurons

Frontotemporal dementia (FTD) is a common cause of early-onset dementia that disrupts affected peoples' behaviour, personality, and language abilities. It has a significant impact on patients and society because of how severely it can affect people's function. Despite this, there are no medical treatments because we do not understand why nerve cells (also known as neurons) stop working properly in the condition. An essential feature of neuronal damage which occurs early on in FTD is the abnormal function of synapses, which are the communication sites between neurons. We want to better understand synaptic dysfunction in FTD, since understanding the early steps in the disease may allow us to create new medical treatments that intervene early and improve patients' quality of life.

Important clues into the causes of these disease processes have been provided by studying forms of FTD that run in families, where patients inherit faulty genes. Mutations leading to a lack of a protein called progranulin suggest that two essential components of neurons are affected: mitochondria (which provide energy for cells to function) and lysosomes (which enable cells to clear waste). Importantly, mitochondria and lysosomes interact with and affect each other's function. Recent research suggests both mitochondria and lysosomes have more diverse functions in neurons than have previously been recognised, including in controlling the levels of calcium within neurons, which is normally closely regulated in synapses to allow neurons to communicate properly. We understand very little about how mitochondrial-lysosomal interactions affect neuronal or synaptic function, how these interactions change in FTD, and why their abnormal function causes neurons to die.

In this project, we aim to better understand how and why interactions between mitochondria and lysosomes are affected in synapses in FTD caused by progranulin gene mutations. We will grow neurons engineered from FTD patients' skin cells in dishes, and then use cutting-edge techniques to examine mitochondrial-lysosomal interactions in these neurons' synapses.

Technical abstract
Frontotemporal dementia (FTD) is one of the most common causes of early-onset dementia. A key early feature of FTD pathology is synaptic dysfunction. This project will examine synaptic mitochondrial (mito)-lysosomal contacts, which we believe are key contributors to synaptic dysfunction in FTD.

Mitochondria are important regulators of synaptic transmission as they supply energy and modulate Ca2+ signals. There is growing interest in mitochondrial pathology in FTD. Likewise, there is growing interest in the function of neuronal lysosomes beyond protein degradation, including potential impacts on synaptic transmission through roles in Ca2+ storage. Genetic studies have identified heterozygous loss-of-function mutations (such as R493X) in GRN, which encodes the protein progranulin (a key regulator of lysosomal function), as one of the most common causes of inherited FTD. In contrast, homozygous GRN mutations cause lysosomal storage diseases with severe early-onset neurodegeneration.

Mitochondria form dynamic contacts with other organelles to finely regulate cellular processes. There is a significant gap in our understanding of mito-lysosomal contacts and how these influence synaptic (dys)function. Mito-lysosomal contacts are disrupted in Parkinson's disease patient-derived induced pluripotent stem cell (iPSC) dopaminergic neurons. However, contacts have not been examined in other neuronal subtypes, or outside of Parkinson's disease, and the mediators examined are limited to a few known lysosomal or mitochondrial proteins.

As both mitochondria and lysosomes are implicated separately in synaptic function and FTD, we aim to determine how the two organelles interact in synapses in FTD, and whether this leads to synaptic dysfunction. We will examine mito-lysosomal contacts in human iPSC-derived neurons with GRN R493X mutations and validate our findings in existing FTD patient lines.